Spaces, Places and Belonging: Communities and Collections in the 21st Century

'Spaces, Places and Belonging' is The National Archives' (TNA's) vision for a truly inclusive, national and sustainable hub for community-led research in the United Kingdom. It will answer the longstanding question of how to make innovation and learning from community-facing projects transferable and reusable, by bringing together resources, networks and knowhow from across the GLAM sector. It will create a repository and digital gathering place for community-led research that becomes a permanent resource as part of our national collection, and which can endure beyond cycles of project funding.

The National Archives (TNA) is the sector leadership body for archives in England, and has wider responsibilities for over 2,500 archives across the UK. It is also an experience grant-giver, which in 2025-26 will award over £2m in competitive funding to archives across the UK, as well as being a UKRI IRO.

Leveraging these roles and our wide experience of education, outreach and participation work, we will partner with the National Library of Wales (NLW), the Community Archives & Heritage Group (CAHG), and Leeds Museums & Galleries (LMG), to:

Distribute grants in three different programmes, totalling £550k:
a. Seed Corn funding targeting community groups or GLAM sector organisations, to undertake small projects to develop community engagement with heritage.

b. Bursaries for training/development of individuals wishing to develop their skills and expertise in community heritage engagement.

c. Project Grants for collaborative 'spoke' projects, co-organised between at least one GLAM sector organisation and at least one community group, to develop research and build skills.

2. Curate a programme of resource development, skills-building, network-formation and training, particularly in digital skills, in consultation with grantee organisations and the wider GLAM sector, to address key gaps in knowledge and practice.

3. Develop a digital platform, resource bank and gathering place for sharing, developing and diversifying evergreen resources for community engagement in a GLAM setting, contributed to and led by communities, inside and outside of the project.

4. Evaluate learning from the projects and programmes to feed into future projects, capture their outputs to populate the knowledge platform, and develop a communications plan to celebrate the outcomes and impact of the grantees' work, and further engage relevant stakeholders including potential future funders.

Community engagement with GLAM sectors across the UK varies widely. This diverse and dispersed project landscape has led to learning and evaluation from projects being lost, with non-IRO organisations in particular unable to build upon networks and good research practice, in the boom-and-bust cycle of project funding.

The UK's GLAM sector needs to see the learning, networks and resources generated by this work as part of its national collection - suitable for permanent preservation in a new central space and made available for free. Our Hub will signpost best practice and support emerging projects and work nationwide, while showcasing work from a diverse range of organisations and communities. In making training and learning better known, it will build capacity and, crucially, confidence, in the UK's GLAM sector and in the communities it touches.